High-speed, low-light holography and flagellar dynamics

The aim of this proposal is to develop a new optical microscopy system to trap single cells, and image them at high speeds and in three dimensions. Advances in computing power allow digital images to be processed rapidly, and for more information to be extracted from each image. I use a computationally-intensive processing scheme - digital inline holographic microscopy (DIHM) - to image rapidly moving microscopic subjects. Holographic images are obtained by illuminating a subject with coherent light (a laser in my case), and recording the interference pattern formed between scattered and unscattered light. The pattern is two-dimensional, but contains all of the information about the three-dimensional sample volume. In a typical DIHM experiment, an electronic sensor (CMOS or CCD) is used to capture a video sequence of two-dimensional images, which are stored for analysis. Each frame can be 'refocused' arbitrarily using custom processing algorithms, revealing the fully three-dimensional configuration of the sample at each time step. In order to obtain high-quality image data, it is helpful to be able to capture and restrain single cells. This will be achieved using a micropipette system in which very fine glass syringes, with tips on the order of 10 micrometres in diameter, are employed as traps. By building and integrating a micropipette system into a holographic microscope, I will ensure that the imaging system can be used to its full potential.

Holographic microscopes are perfectly suited to addressing a number of challenges in biophysics, and are under-utilised at present. A particular example is the study of fast-moving biological structures and microorganisms. I propose to focus on one particular structure, the flagellum, as a proof-of-principle for the instrument. These whip-like structures are found on swimming algae and in sperm tails, as well as attached to stationary cells in the human lungs and brain, where they serve to pump fluid. They are also critical to the survival of many parasites, including the causative agents of malaria and sleeping sickness. DIHM will allow us to image flagella on a test organism (a species of green algae) in three dimensions, and answer long-standing questions about their mechanical operating principles. Specifically, data about the mechanical role of the flagellum's central spine, and whether flagella twist about their long axis as part of their beating action, will greatly enhance our understanding and feed directly into theoretical modelling efforts. This information has not been available before because no suitable imaging scheme has been available.

Potential impact
The technology proposed in this research programme is well-suited to private sector needs, with the capacity to enhance national economic competitiveness. It requires minimal modification to an existing microscope, and greatly extends the capability of optical microscopes, allowing them to record images in three dimensions and at high speed. The most obvious use of this technology is in a biomedical context, where characterisation of a microorganism's swimming behaviour is a helpful diagnostic tool - sperm motility and the activity of cellular parasites (diseases such as malaria or sleeping sickness) are key examples. Our commitment to making the system miniaturised/battery powered extends its possible applications in this field. The system is also suitable for deployment in an industrial setting, for example in the automatic inspection of components on a factory line. Finally, holographic microscopy equipment has potential uses in a water treatment context, as it can rapidly identify and characterise swimming microorganisms in samples of treated water. The work proposed here acts as a proof-of-principle demonstration, to be developed with industrial input in future grant applications, within the next five years.

The biophysical target of the research proposal (the flagellum) is a structure present in the human body, and its malfunction is implicated in a range of medical conditions including infertility, polycystic kidney disease and hydrocephalus. A greater understanding of how flagella work could lead to better treatments; the first step in gaining such an understanding is to collect high quality data on the three-dimensional beating patterns of flagella. This will form the foundation of future grant work with a more explicitly clinical setting. Any data obtained from this research programme will be made freely available from an institutional repository after publication.

Lastly, in order to disseminate the information obtained from this work on a broader basis, material in the form of illustrations and 3D movies will be developed for our local outreach officer, to include in public engagement events such as the York Festival of Ideas, and local school visits.